iDocpro Innovation Vouchers Application

Giving iDocpro access to expert advice and guidence to combine its current app software with the latest in intelligent databasing. With the aim of creating a software solution capable of automising many current paper and IT based workflow practices for small and medium enterprises.